Dartmoor

Green Shoots Associates is a new Social Enterprise that plans to set up a network of sustainable food growing centres in the south west of England. Our centres will be run by prisoners or offenders and as part of the offer they will receive horticulture training, support and worthwhile activity to support their rehabilitation. We will re-invest any surplus funds into projects that support our aim to move people into lives free of crime.